Virtual Reality Exposure Combined with Cognitive Behavioural Therapy for Alcohol Use Disorder Relapse Prevention

Virtual Reality Exposure Combined with Cognitive Behavioural Therapy for Alcohol Use Disorder Relapse Prevention (SUMMARY TO FOLLOW)